Robust rotary bearing technology for next generation machinery

This project will undertake the necessary research, analysis, design and testing to create a high performance digital controlled precision rotary motion unit. This unit will be applied within new era digitally integrated machines and motion (robotic) systems.

The newly proposed UK rotary units will have incredibly low levels of friction, error motion and dynamic vibration. Through application of direct drive and direct measurement techniques a high performance motion and tracking capability will be afforded.